Optical Instrumentation for Energy

Hydrogen based energy is emerging as a leading fuel source in efforts to decarbonise industry and for use within transportation. Be it for use within combustion as an alternative to natural gas, or within fuel cells for electricity generation, hydrogen will become a major contributor in the efforts to combat climate change. However, in order for hydrogen-based energy to become ubiquitous as a fuel source, more needs to be known about its properties during combustion, and within the usage of hydrogen fuel cells. For this to be achieved, new forms of measurement technology are required. Within this PhD, the candidate will develop and utilise such instrumentation for use within hydrogen energy applications. Developed instrumentation may include new technology for the measurement of temperature, humidity, and spectral properties, with the instrumentation tested within end-use applications. In addition to the development of new forms of instrumentation, there will be opportunities for the instrumentation to be used to carry out fundamental scientific research into hydrogen energy.